Extension: MathSoMac: the social machine of mathematics

This is an extension of the Fellowship: 'MathSoMac: the social machine of mathematics', which is an Established Career Fellowship, 2014-2018, EPSRC EP/K040251/2

Mathematics is recognized as a profound intellectual achievement, with impact on many aspects of wealth creation and quality of life, and as unique cultural capital, drawing crowds to exhibitions and public lectures. For centuries, the highest level of mathematics has been seen as an isolated creative activity, to produce a proof of a difficult theorem for review and acceptance by research peers. However, at a remarkable inflexion point, new technology is radically extending the power and limits of individuals.

Websites such as the polymath or mathoverflow sites allow researchers to collaborate with each other, and "show their working", so that others outside their specialist field can engage with their research and get early insight into things that might be useful. Now routinely used for verification of hardware and software designs, and in cyber-security, computer proof goes beyond symbolic computation, or numerical simulation, to generate mathematical arguments too complex for humans to grasp, and to check these chains of inference from first principles.

These phenomena have typically been viewed as distinct, linked only by their relationship to mathematics. Yet they have many common features, not least, as we showed in the original project, their dependence, ultimately, on human and social issues of mathematical judgement and creativity.

In this proposal, to extend our current research, we view these phenomena as a united whole, in which people and computer systems combine into a single problem-solving entity, where individuals interact with each other, and with computers which draw on a single "engine" of computer proof. We call this model of the production and application of mathematics the "social machine of mathematics" based on the new paradigm of "Social machines", identified by Berners-Lee about 20 years ago.

We focus on two research questions:
=== "Beyond Inference": how can we give human mathematicians the benefits of computer proof, while shielding them from its complexity?

=== " Towards impact: how can we evaluate the impact and cultural capital of foundational research?

Potential impact
This is an extension of the Fellowship: 'MathSoMac: the social machine of mathematics'. This is an Established Career Fellowship, 2014-2018, EPSRC EP/K040251/2

By "Mathematics" we mean "Foundational research of a mathematical nature" - encompassing logic, theory of computing, statistics, and pure and applied mathematics, irrespective of administrative boundaries. Academic impact is described the previous section; non-academic impact is considerably overlapping.

"Beyond inference"
=== developers of computer verification and proof tools, as our work will contribute new techniques and understanding of the tools themselves, through extending their application, through the use of f-abstracts to bridge the gap between formal and informal proof.

=== mathematicians and users of mathematics will have access to tools that allow them to create and access new mathematics more quickly: specifically, our work on f-abstracts will contribute to developing new ways in which such users can access the benefits of computer proof, while being shielded from its complexity

=== mathematics educators, and those building tools for them will have new material and techniques for teaching proof, in particular we hope to deploy our techniques through our partnership with Maplesoft, with products and services used by more than 8000 educational institutions and other organisations, in over 90 countries.

Of "Towards impact"
=== researchers, and users, managers, and funders of research, who need to understand drivers for success, failure and impact of foundational research; track quantitative and qualitative whole-life indicators of promise and progress; develop resilient plans, responsive to such indicators as research proceeds; interpret impact to diverse audiences, to shape research strategy and practice; and, crucially, do this without impeding research quality and progress or increasing the burdens on researchers.

=== All those who communicate the impact of foundational research of a mathematical nature, either within or beyond their own community, or in professional settings such as museums, with a new framing as "Cultural capital" enabling broader thinking and assessment.